round13

At Alliance Wine as a growing company we are concerned that our current information security controls and processes may not be robust enough to protect our business data and our clients data from cyber attacks. We appreciate that cyber security is an ongoing challenge but strongly believe that if our application is successful this would help us to operate securely for the foreseeable future.